Innovative technology for battery detection to reduce fires in recycling facilities

This project will assess novel methods for detecting batteries in the waste collection and recycling industry. Batteries cause a large number of fires in recycling plants including MRF's, PRF's and reprocessors, hence detecting and removing batteries is important to ensure the recycling process runs efficiently and safely. Facilities operate with deep flows of material up to 40cm deep and hence penetrative imaging is required to see materials beneath the surface.